Advancing Plant Health: Durable disease control and combating emerging threats

Technical abstract
We will reveal how pests and pathogens, including emerging threats, challenge the sustainability of UK and global crop production and biodiversity. We will apply lessons from this research to increase the resilience of crops in the face of rapid changes in pest and disease pressures, the environment, and socio-economic demands.

Climate change, international trade and travel are accelerating the global dispersal of pathogens and pests, challenging the goal of predictable, environmentally friendly crop production. Resilient food production in changing climates requires effective control of, and durable resistance to, multiple pests and diseases. WP4 closely aligns with research on host resistance (WP1), pathogen variation (WP2) and the agricultural ecosystem (WP3) and will build on JIC and TSL’s extensive experience of long-term work on plant diseases and pests.

The overall goal of WP4 is to maximise the durability and effectiveness of disease and pest management and resistance in crops. By investigating evolutionary mechanisms of pathogens and pests within agricultural ecosystems, we will understand how they spread to new locations and adapt to different crops and environments (SO 4.1). Dissecting phenotypic variation in pests and pathogens will reveal how their populations respond to methods of disease control (SO 4.2). In SO 4.3 we will exploit advances in genomics to create new opportunities for developing novel and durable resistance as a key strategy for economically and ecologically sustainable control of pests and diseases. To enable the UK’s natural environment to recover from ecological damage of multiple introductions of destructive diseases37, we will apply lessons from crop breeding to accelerate natural selection for disease resistance in trees.